An experimental and macroecological investigation of precipitation effects on Arctic plant root traits

Envision DTP project, utilising a large precipitation experiment starting in 2019 in Kytalyk, northeastern Siberia, to perform the first test of the combined effect of precipitation change and permafrost degradation on below-ground plant functional traits, including assessments of fine plant roots and mycorrhizal associations, in collaboration with the University of Zurich.